PIRANHA: Progressive Intelligence for Resource-constrained Artificial Neural Hardware Architectures

Activities such as image classification, image segmentation and signal classification, are powerful techniques that have received wide application. Currently they are largely driven by the phenomenon of deep neural networks (DNN) which are now exceeding human performance in some tasks. However, the architecture of a DNN requires significant computation in both inference and especially so in training. Nevertheless, given their capability there is significant interest in researching ways to enable them to be deployed on very low power platforms.

The aim of this topic is to demonstrate techniques to undertake neural network inference and/or training on platforms currently employed by the UK MoD, such as unmanned air vehicles, down to the tactical level. In this case the battery life of the platform is currently a major constraint on the mission envelope and it is not currently possible to deploy machine learning (especially deep learning) approaches on these platforms.

The task would be to implement and demonstrate ML approaches for one or more of the techniques above (or others chosen in consultation with Dstl) and demonstrate how low the power consumption can be taken, by using novel hardware and/or software. The project will demonstrate how the power consumption has dropped, compared to a standard approach and whether this impacts on the accuracy/efficiency of the approach.